TeamSurv

TeamSurv uses crowd sourced bathymetric data to produce up to date depth information for nautical charts. This is achieved through advanced statistical analysis of vessels’ logs as they go about their usual business.

In this project we will be greatly improving the ‘data acquisition supply chain’. Launchpad will support the design and prototyping of a new data logger and associated components, which will greatly increase the data acquisition needed to increase the availability of more accurate depth data on a global scale. Trials will be held in 4 areas to assess the new processes and TeamSurv's products.